Net-Zu

The creative economy, a hub of innovation and employment globally, faces hurdles in accessibility and efficiency due to outdated practices. Generating over $2 trillion in revenue annually and supporting 50 million jobs worldwide, it's a vital sector. In 2022, the UK contributed £108 billion, with one in five businesses reliant on its services. G20 Insights projects a potential 10% contribution to global GDP by 2030\.

However, persistent challenges persist. Absent integrated networking platforms hinder seamless connections, disrupting collaboration. Disorganised event planning stems from difficulties in assembling teams and venues, compounded by limited talent access. Communication barriers and inadequate User Experience/User Interface compound issues, limiting opportunities for emerging talent, freelancers, and businesses.

Addressing these hurdles through innovation is crucial. Enhancing collaboration and efficiency in the creative economy is key to unleashing untapped potential and fostering an inclusive, empowering industry for creators and businesses.

Net-Zu, a creative specific social networking platform, is set to leverage culture, media, innovative digital technologies and revolutionise the global creative economy. Offering users the opportunity to curate portfolios, exhibit content, and seek collaborative ventures. The site's search function enables precise filtering by sub-categories, cost, dates, and location, allowing seamless connections between individuals and businesses. Users can showcase their work, inspirations, and day-to-day activities through design-centric portfolios, gaining exposure and future work opportunities. The platform features a dynamic leaderboard highlighting trending users, while a unique in-app rating system allows content monetisation, offering monthly income to creators.

Net-Zu's ambition extends further. It aspires to unite the creative sectors through an innovative digital marketplace. This vision involves a specialised technical team leveraging AI, machine learning, and serverless architecture to ensure secure transactions, efficient bookings, and tailored features. Collaborating with local businesses and conducting in-depth industry research, Net-Zu aims to gather insights for product development which will identify strengths, weaknesses, and resources needed for the platform's launch, prioritising optimal user experience before scaling.

Net-Zu's overarching goal is to dismantle existing barriers, promote collaboration, and propel the creative economy forward by providing a platform tailored to industry-specific needs.